Devepment of high fluidity, high radiation tolerant, inorganic encapsulant for difficult to treat radioactive waste

Nuclear wastes are stored in a number of containers. It is proposed that such wastes may be stabilised simply by deploying a high fluidity inorganic suspension onto the wastes and allowing a low-temperature solidification to take place. By doing so, this will eliminate or reduce the technical, programme, evironmental and safety risks associated with more complicated processing routes. Overall, this should accelerate the decomissioning programs.